Accurate Reliable Portable and Rapid Methods And Technologies for DetectIon of GHB Substances and Prevention Against Different Forms of VioLence and AssauLt SuppOrted by These Drugs (ARMADILLO)

ARMADILLO aimsto equip Law Enforcement Authorities(LEAs) and more particularly, Police Authorities and Forensic Institutes, with a holistic, ground-breaking, easy-to-use, portable toolset that rapidly detects GHB concentrationsin urine,saliva and beverages. To realize this, the project will focus on the design and development of in-situ GHB detection systems, integrating advanced optical spectroscopy and electrochemical techniques for precise GHB identification in the different matrices. Both optical and electrochemical detection techniques will be integrated to portable readers capable of quantitative GHB on-site determination. The optical spectroscopy techniques will explore surface-enhanced signal-based approaches (Raman and fluorescence) alongside paper strip methods, while electrochemical detection will combine a specialized fluidics module and NAD/NADH electrodes. In parallel, GHB-specific antibodies will be developed aiming to further enhance its detection selectivity and accuracy. The project will prioritize the enhanced collection and sharing of forensic evidence, emphasizing on forensics' data management and ensuring interoperability and harmonization across systems. By integrating data fusion mechanisms, it will provide reliable, safe, and court-proof forensic evidence, while also leveraging the potential of AI for refined Raman analysis. Concurrently, it will undertake a comprehensive risk assessment to bolster prevention strategies against drugfacilitated violence and assault, all while standardizing user interfaces and employing advanced visualization and reporting techniques. In order to avoid clinical trials and comply with the ethical considerations including the privacy and safety of any involved human subject, ARMADILLO will assess the accuracy, sensitivity and specificity of its sensing technologies using synthetic samples that simulate a wide range of GHB concentrations in urine and saliva samples.